Cyber Security Help

Smart CCTV is a supplier of high technology based security products for transport infrastructure resilience.
The proposal will ensure that we meet the highest standards of Cyber Security to prevent the theft of data from or the penetration into our IT infrastructure.